The NEXTCENTURY Algorithm led Adaptive Learning Platform

UK teachers are facing immense pressure to increase learner performance within the bound or current austerity funding levels and rising demand from growing class sizes. We are Century-Tech Limited and we believe that our adaptive learning platform is capable of providing teachers with the tools to help achieve this aim, by providing revolutionary new insight into learner performance. We do this by leveraging wider advantages within big data and machine learning to collect and product meaningful data, that assists teachers in the development of personalised learning paths. Our platform is at the cutting edge of educational technology and has potentially to become a tool that is able to assist teachers across the globe.